Hybrid physics-based and data-driven models for the prediction of process-induced voids in advanced composites

The composites industry has seen remarkable growth in recent years, with the allure of strong, lightweight materials driving it. These materials support manufacturing in industries such as aerospace, automotive, and renewable energy. However, this surge in demand brings sustainability challenges, including the need to reduce waste and energy consumption during production. Addressing these challenges is critical as industries work to minimize their carbon footprints.

One approach to waste reduction is through advanced modelling techniques that predict the behaviour of materials during production. Modelling reduces the need for trial-and-error in the manufacturing process, which reduces the material and energy waste. For example, in the wind energy sector, effective modelling can help optimize the quality of composite wind turbine blades, reducing defects such as voids, which are small air pockets that can compromise the material's structural integrity. This project will focus on understanding the formation of these voids and developing a model to predict this behaviour accurately.

This project will be split into four distinct phases. Each phase will build upon the previous phase, with the final aim being to produce a predictive model that integrates both physics-based and machine learning (ML) approaches.